PREFINAS - Printhead Refurbishment Factory In A Suitcase

The remanufacturing of industral printheads used point of purchase and point of sale retail, and, in packaging and labelling is the most environmentally friendly and efficient method of supplying demand for these parts and an estimate of CO2 saving by remanufacturing and testing these printheads is 5 kg per remanufactured printhead.

Market has shown that commercial printing globally has been severely impacted by COVID-19 with many print shops stopping production completely. However, packaging and label printing has seen an increase in production above normal demand. So corrugated packaging, labels, cartons and flexible packaging volumes have increased. Online retail has increased, increasing print volumes, more single use packaging used for hygiene. Reshoring is taking place. All these growing printing markets use industrial inkjet printheads that periodically require replacement when they stop performing, or a remanufactured, tested and returned to production.

Camscience have decided to pivot the business and entirely refocus on the needs of the industrial inkjet packaging and labelling industry. As part of our market research beginning May 2020 we reached out to the packaging and labelling industry and as a result of this learnt that the industry wanted a cost effective remanufacturing and test solution that was compact (that could sit on the back seat of a car), and did not take up valuable manufacturing space, was light-weight so could be carried by operators who were not physically strong (females, smaller stature operatives).

As a result of this research Camscience have developed the PREFINAS system Prefinas - Printhead Refurbishment Factory in a Suitcase is an integrated system comprising an industrial printhead cleaning technology (equipment, processes and chemistries) and a printhead testing system comprising a miniaturised industrial printing, whose printing ink is also an adaption of the cleaning fluid so that printhead flushing between cleaning and printing cycles is eliminated. The Prefinas system is designed to fit in the luggage compartment, or back seat of a car, light in weight so that it can be carried and moved without the need for substantial strength. It is also cost effective, and an entire factory in a suitcase can be purchased for the price or refurbishing 15 printheads.